INTERMODAL - INTElligent Real-time, MOnitoring & Detection video AnaLytics solution for rail construction

Due to the nature of the work, construction is one of the most high-risk industries in the UK. There were 30 fatal injuries to workers in 2021, with top safety hazards incl. working at heights, struck by moving objects, slips, trips & falls, and material handling. Additionally, security issues such as theft and vandalism present not only direct replacement costs but also potential delays to project delivery. It is estimated that safety & security issues cost UK construction industry £2.2bn per year. Project INTERMODAL - INTElligent Real-time, MOnitoring & Detection video AnaLytics solution for rail construction, seeks to introduce a highly intelligent, real-time, automated video analytics solution to improve security and safety for the construction of a very large-scale rail site, with the potential of extending such solutions to the daily operation and maintenance beyond construction.

In particular, INTERMODAL turns passive surveillance videos into real-time, always-on, proactive analytics engine that would detect & monitor for a wide range of key use cases aiming at addressing key security & safety operation challenges for the construction phase of GCRE.